Collaborative remote production processes for location based smart media creation and distribution by Hyper Local Social Housing Groups and their clients.

The project will test the feasibility of innovative, remote, production processes to enable both Social Landlords and Tennants to create quality, compelling, media to distribute public service information effectively. Mobile location-based applications for content capture and distribution will be integrated to allow testing of workflow processes, and the creation and delivery of ‘my local media, where I am’.